Amanda Bell: A driven and relatable role model, leading the creation of a low-cost, accessible digital solution for separating families.

Amanda Bell is Co-Founder of SeparateSpace, a UK-based micro-sized enterprise in the legaltech industry working to revolutionise the experience of separation and divorce through the use of technology.

There are 28M married, civil partnered and cohabiting people in England & Wales alone; statistics suggest that at least 41% of those relationships will end in separation (ONS) - it is a transition that many families experience.

Currently, a large proportion of separating families cannot access the legal, practical and emotional support they need to navigate separation and divorce effectively. This has a significant detrimental impact on the individuals involved (affecting their mental health and long term financial security), their children and the economy.

SeparateSpace is building a digital platform that uses technology to personalise legal, practical and emotional information and tools to deliver a low-cost, time-efficient, calm separation and a long-lasting, constructive solution.